PhD in Clinical Biochemistry

Identifying novel regulators of insulin-stimulated glucose disposal (MC00069) / Unravelling the mechanisms regulating GLP1 receptor internalization and recycling in insulin secreting
pancreatic B-cells